Companion Species Relationships between African Americans and Dogs in American Society, 1830-1920

This project focuses on the complex, significant and under-researched historical relationships between African Americans and dogs, 1830-1920. It will explore the cultural and emotional significance of dogs in three main ways: as racial metaphors, tools of repression, and companions that provided emotional refuge. Research on dogs in the antebellum period is embryonic, focussing mainly on repressive usage of dogs on plantations. My research will incorporate this, whilst including approaches from animal and emotional histories to understand how individuals perceived and articulated their relationships with dogs over time to inform a deeper understanding of the racialised companion species relationship.